Feasibility assessment of a disruptive low-cost light emitting diode technology, CamLED

Highly efficient Light Emitting Diodes (LEDs) are rapidly penetrating the lighting and display markets, expected to be worth >£120 billion in 2020. However, cost is the main barrier to widespread growth of LEDs, currently taking only 23% of the addressable market. In addition, today’s mainstream LED technologies do not allow the build of flexible structures, which are expected to take major share in the future display market. CamLED is an ultra-low cost disruptive LED technology that utilises inexpensive materials, processed and fabricated at low temperatures (<100°C). This also enables flexible structures to be made.